A Behavioural Economic Analysis of Agricultural Investment Decisions in Uganda

Farmers in developing countries operate in extraordinarily hazardous environments. Policies that aim to increase agricultural productivity in such environments - policies on agricultural lending, research and extension, rural infrastructure, crop insurance, and so forth - need to take into account how farmers take agricultural investment decisions. However, crucial elements of their decision-making habits that relate to risky choices remain ill-understood. Here we propose to use behavioural economic research methods to advance our understanding in a number of important ways.

The research we propose here is new, and has potentially far-reaching implications for understanding the behavioural constraints on inclusive agricultural growth in hazardous environments, and thus for an effective policy response. In order to demonstrate this potential we have selected a case study country, Uganda, where (a) such growth due to remarkable farmer investment behaviour has been achieved, and (b) despite this, unrealised potential for productivity growth still characterises most of the agricultural sector, related to low adoption rates of new technologies, 'thin' and isolated rural markets, the failure of farmer cooperatives, among many other factors.

In order to elucidate the motivation of farmers' investment behaviour, we will use economic experiments, in which participants respond to real monetary incentives. The use of economic experiments is increasing in development economics; both applicants are well-versed in their use in a development context, as are the institutions at which they are based (the School of International Development and the Centre for the Behavioural and Experimental Social Sciences (CBESS) at the University of East Anglia). The experiments proposed here contain a number of novel design features, which will be piloted in order to ensure that participants understand the instructions.

In the experiments, participants are asked to make choices from among lotteries; the ones they choose are implemented with the use of a random device (e.g. a bag with coloured balls), after which earnings are calculated and paid out. Probabilities and possible outcomes of the lotteries are systematically varied, in order to measure whether certain risks tend to be exaggerated (or alternatively, downplayed) in participants' minds.

Several variants will be implemented. First, in contrast to the standard approach where money can only be earned (not lost), we would hand over money for use in the experiments several weeks before (possibly in a bank account that subjects cannot access before game day), so that we observe risky choice behaviour that relates to losses of money that subjects have come to regard as their own. Second, in order to test whether a probability threshold exists below which risks are ignored, we would offer subjects control over the amount of risk they take through allowing them (at a price) to manipulate the probabilities of outcomes. Third, to study the influence of social interaction on risky choice behaviour, random pairs of participants are formed whose earnings are pooled and participants are asked to determine how the total earnings should be redistributed.

We will also investigate whether farmers are biased when they consider making an investment. To do so, we have in mind to use existing data for the research area about the distribution of yields given soil type, agricultural inputs, and so forth, which can be converted into easily understood probabilistic statements ("yield will exceed X per acre, Y out of Z times"). We would describe to respondents a number of scenarios, and invite them to come up with such a statement, knowing that their reward will be greater, the more accurate the statement is. This allows us to detect any bias in decision-making that can then be related to the data on actual investment behaviour obtained in a socio-economic survey that we conduct after the experiments.

Potential impact
One important way in which this research may have future positive effects is through the building of research capacity in a developing country in an area that is fast-growing, but in which expertise is still very limited: behavioural development economics. To this end, we will thoroughly train a group of young Ugandan researchers, sourced through IFPRI-Kampala, in the use of experimental economic methods.

In addition, we envisage five groups of beneficiaries from the findings of this research.

1. Academics in development studies and behavioural economics generally, and social scientists working on agricultural productivity specifically, for the reasons given in the section Academic Beneficiaries.

2. Agricultural policy makers in Uganda. Our partner, IFPRI-Kampala, is intensively engaged in research on farm productivity, and the quality of agricultural extension services. Our proposed research, through elucidating farmer motivation to invest, directly complements IFPRI's research and can lead to the improved design of policies to raise agricultural productivity. IFPRI-Kampala recognises our research as directly useful for its policy advocacy and is ideally placed for making good use of our research findings, as their work under the Uganda Strategy Support Program (USSP) entails a close collaboration with the pivotal advisory bodies to policy makers (see IFPRI's attached Letter of Support).

3. Transnational development agencies involved in research and advocacy for stimulating agricultural growth and equity such as the Food and Agriculture Organisation (FAO) of the United Nations, the Consultative Group on International Agricultural Research (CGIAR) and the centres it supports: the International Food Policy Research Institute (IFPRI) and the International Crops Research Institute for the Semi-Arid Tropics (ICRISAT) among them. Our research on farmer investment behaviour should help predict responses to policy interventions that these organisations recommend, and could therefore help modify/sharpen their recommendations.

4. Bi-lateral donors such as the UK's DFID, multi-lateral donors such as the World Bank, and charitable foundations such as the Bill and Melinda Gates Foundation that have recently shown a renewed interest in agriculture for development. The insights from our research in farmer response to policies for raising agricultural productivity should help these organisations think through effective policy design and to be strategic in their funding priorities.

5. Farmers in developing countries. We expect our research to identify key principles that guide livelihoods strategies in the rural areas of the semi-arid tropics, which accommodates over 2 billion people, 644 million of whom classified as extremely poor. If policies improve because we understand their behaviour better, then they will be the ultimate beneficiaries.

The communication and engagement activities we have planned with each of these groups are described in our Pathways to Impact.